Alternative Mechanisms of Chlamydia Invasion

Chlamydia, which is the causative agent of a number of diseases of humans and animals is categorised as an obligate intracellular bacterium, which means that it absolutely requires an environment inside a host cell for survival and replication. The principal reason is that chlamydia, through evolution has lost the ability to synthesise important metabolic intermediates, and thus depend on the host cell for these nutrients. Because gaining access to the intracellular environment is paramount to its survival, chlamydia has also evolved mechanisms that exploit host cell machinery to induce the uptake of the invading bacterium. Chlamydia achieves this subversion by translocating a protein, named TARP that can directly remodel the cell surface to produce structures designed to engulf the bacterium. The translocated chlamydial protein activates a number of signalling pathways within the host. That there are functionally redundant signalling pathways likely ensures the successful invasion by chlamydia of different cell types, increasing its chance of survival and replication. Interestingly, there are different versions or homologues of TARP present among the different species of chlamydia. While the homologues are highly related, each one display distinct features that indicate different signalling pathways induced by each homologue. One of the aims of this proposal is to identify and fully characterise these pathways and their potential roles in chlamydia invasion. A related aim will focus on how this signalling is turned off to return the cell to its normal state.

One of the striking features of chlamydia invasion is the formation of cell surface projections that resemble pedestal, to which the invading chlamydia are localised, surrounded by highly elongated microvilli. Both structures are designed to engulf chlamydia. Because the cytoskeletal framework are likely to be different between the two distinct cell surface structures, studying the molecular pathways that may be involved in the formation of the structures should contribute to a more detailed knowledge of chlamydia invasion. Elucidation of the mechanisms of how these structures are formed should allow for the direct examination of their potential roles in chlamydia invasion.

The ultimate goal is to assemble an integrated molecular model of chlamydia interaction with its host cell at the very early stages of infection. Knowledge gained should contribute to the biology of both the bacterium and the host cell, and the development of new treatments that minimise the incidence of pathology and/or chronic/persistent infections.

Technical abstract
An important and indispensable aspect of the biology of the obligate intracellular bacterium chlamydia is its ability to efficiently invade eukaryotic host cells in order to gain access to a protective intracellular niche. The process of invasion is associated with the formation of actin-rich cell surface structures that resemble pedestals and hypertrophic microvilli, and this process requires the active bacterially driven actin remodelling at the sites of attachment and invasion. An essential bacterial factor is the protein TARP for translocated actin recruiting phosphoprotein, which is secreted across the host plasma membrane and into the cytosol by the invading chlamydial elementary body. In the cytosol, it interacts with host signalling molecules relevant to the actin remodelling process. TARP is present in all chlamydia species investigated, underscoring its importance in the biology of this pathogen. Further analyses of the TARP homologues revealed several differences, among of which is the lack of the phosphodomain in non-trachomatis species, which are equally competent in inducing actin remodelling during invasion and forming the pedestal and microvilli structures. The theme of this proposal is to identify other means that chlamydia uses to modulate the actin remodelling machinery. Thus, Aim 1 will focus on the signalling pathway that originates from the TARP homologues that lack the phosphodomain, and its role in the formation of one or both of the actin-rich cell surface projections. Aim 2 will address the mechanisms of disassembly of these structures to complete the uptake of the bacteria. Aim 3 will focus on the mechanism of microvilli elongation and the role of this process in chlamydia invasion. Successful completion of the aims should contribute to achieving a more detailed picture at the molecular level of the process of chlamydia invasion.